The environmental and sedimentary effects of a major asteroid impact-event: the Stac Fada (Stoer) Group of NW Scotland

Several aspects of what happens during an impact event are not understood. To better understand the effects cratering has on the Earth, we need to better understand the process of cratering and associated ejecta emplacement. This project looks at the Stac Fada ejecta blanket and its relationship to enclosing, well-exposed sedimentary strata along 50km of coastline in NW Scotland. The aim is to learn what happens during major impacts and how the regional environment is affected.